University of Northumbria at Newcastle and Rosen(UK) Limited KTP 23_24 R2

To develop an accurate and cost effective Virtual Inline Inspection and Artificial Intelligence-based pipeline integrity management system to deliver low and high resolution services for various integrity threats such as external/internal corrosion, cracks, dents and bending strain.